Climate Distress - Effective responses for net zero

As the environmental impacts of climate chdevange accelerate, so do its emotional impacts. 'Climate distress' is now used to denote the range of emotions involved (including eco-anxiety, -anger and -grief), with climate change a significant cause of young people's concern over their future.

In fact, evidence of the increasing scale of climate distress across generations is expanding (through work in emotional geography, psychosocial studies, public health), yet there is scarce research on how societal responses to these emotional impacts can support both Net Zero and health goals.

This project will address this gap. Mapping and case study work will explore how third sector organisations (who are currently leading the way in this field) are learning about effective responses to climate distress. A variety of interventions can be chosen as case studies. Examples could include Climate Cafes, Active Hope workshops, creative practices such as theatre making and the arts; the supervisory team have links to all these areas. The project will also closely track developments in national sector policy, through partner Mind (the mental health charity) and its linked 'Climate Minds' coalition.